University of Sussex and Moogsoft Limited

To develop a mathematical framework, and a computational implementation that can run on commodity hardware, for the efficient and scalable calculation of the metrics associated with the logical and physical graphs inherent in IT infrastructures.